Biomathematics

Technical abstract
Bioinformaticists in the CGB programme collaborate with their counterparts throughout MONOGRAM in the development of a web-based informatics platform providing genomics analysis/visualisation resources and tools for genetic research, and enabling the transfer of data on the genetic control of target traits between the different monocot crop and model species, thus resulting in significant added value. This work also contributes to international initiatives in the area, particularly Gramene. CGB bioinformaticists participate in development of international standards, for example plant and trait ontologies relevant to monocot crops. They provide the expertise necessary for assembly, annotation and dissemination of the physical map of Lolium and sequencing data. Genetic resources information systems are being further developed to integrate molecular characterisation data as well as passport and field evaluation information; modules from the BBSRC-funded GERMINATE database management system, used throughout MONOGRAM, will facilitate this process. CGB staff also lead the UK's contribution to international initiatives in the area of plant genetic resources conserved ex situ, including expansion of the UK National Inventory and development of the EURISCO European database.